Design of therapeutic agents to target hypoxic tumours

One of the characteristic features of solid tumour biology is a poorly organised and dysfunctional blood supply, leading to the establishment of a 'microenvironment' characterised by regions of low oxygen tension or hypoxia. Cells that reside in this microenvironment grow and metastasise aggressively and are poorly responsive to chemotherapy. Despite over 5 decades of research into the development of hypoxia activated prodrugs, no hypoxia targeted therapies have been approved for clinical use.

A different approach is therefore required. In addition to low oxygen tension, cells in this microenvironment also exist under nutrient starvation conditions and low levels of glucose in particular. This raises the question of how hypoxic cancer cells generate energy when both glucose and oxygen are restricted. Recent studies in our laboratories have shown that mannose can replace glucose as a source of nutrients for glycolysis and the enzyme mannose phosphate isomerase (MPI) plays a key role in this 'metabolic switch'. The purpose of this proposal is to develop potential inhibitors of MPI and to test them to see if they inhibit MPI and preferentially kill hypoxic/glucose starved cells.

The chemistry phase of this project (DMG) will identify potent MPI inhibitors to facilitate biological studies (RMP & SJA) and optimise these structures into potential drug candidates. Our preliminary modelling studies have identified a series of core structures that are readily synthesised by well-established and robust preparative chemistry, and potentially adaptable to a prodrug form designed to be activated under a reductive metabolic manifold, as is typical of hypoxic cells. Once the best chemotype has been identified, the design of more potent inhibitors will be guided by computational modelling of drug-target interactions (MM).

In summary, the student will join a team of multidisciplinary scientists with an interest in drug discovery. The integration of chemical synthesis with biological/pharmacological evaluation will provide the student with excellent training in the drug discovery process that will generate intellectual property, high quality publications and potential routes to commercialisation.